Altered reward responses to sweet taste: a potential mechanism for weight loss after obesity surgery.

Obesity leads to diabetes, heart disease and premature death, with immense health and financial burden to the NHS and worldwide economy. The most effective treatment is obesity surgery. It is
unclear how different procedures cause weight loss. After surgery patients eat less high-calorie foods, perhaps in part through changes in sweet taste. Patients may sense sweet taste more readily and/or find sweet foods less appealing to taste, thus consuming less sweet foods and fewer calories. I will investigate the effect of tasting different strength sugar solutions before and after gastric bypass and banding surgery in both humans and rats using standard rating scales, fMRI scans to measure brain activity and apparatus to determine how hard animals will work to taste sweet solutions. I expect to find that gastric bypass surgery but not gastric banding surgery reduces the appeal of sweet taste. I will then investigate in animals the potential role for changes in hormones produced by the gut after gastric bypass surgery in this effect on sweet taste.
By studying these mechanisms new surgical and non-surgical treatments could be developed that
alter taste sensation therefore making people eat less unhealthy foods and lose weight, all within a
low risk environment.

Technical abstract
Background
The current obesity epidemic has a significant human cost in morbidity and mortality. Obesity
surgery, such as gastric banding and the more effective Roux-en-Y gastric bypass, is currently the
most successful treatment for morbid obesity. The mechanisms by which gastric bypass leads to
weight loss do not seem to include restriction of the stomach size nor malabsorption of food as
previously thought, but instead to involve changes in anorexigenic gut hormones such as glucagonlike
peptide-1 (GLP-1). Earlier studies including personal unpublished pilot data have shown than
bypass surgery in particular reduces hunger and craving for high-calorie foods in humans and
rodents. Alterations in sensory detection and/or hedonic reward responses to sweet taste could
contribute to reduced intake of high-calorie foods and thus open up new non-surgical therapeutic
options. The effect of obesity surgery on sweet taste reward responses remain unexplored and may
be key to understanding the underlying mechanisms.
Objective
To investigate the effects of bariatric surgery on sweet taste reward.
Aims
Obese patients and rodents undergoing obesity surgery will be studied to investigate whether:
(i) Gastric bypass but not gastric banding surgery reduces sweet taste reward despite similar
weight loss.
(ii) Gastric bypass but not gastric banding surgery suppresses activation of brain reward systems to
sweet taste.
(iii) Changes in sweet taste reward after gastric bypass surgery are partly mediated through
increased GLP-1.
Design and Methodology
Prospective study of obese humans before and after gastric bypass and banding surgery, and rats
after gastric bypass, sham surgery or matched weight-loss through food restriction.
Experiment 1: Determining the dose response curve for sweet taste hedonic response in humans
using the ?sip and spit? technique and visual analogue scales.
Experiment 2: Activation of the human brain reward systems by sweet taste using functional
magnetic resonance imaging.
Experiment 3a: Quantification of sweet taste reward in rodents using a Progressive Ratio Procedure
Experiment 3b: Blockade of reduced reward response to sweet taste in rodents after gastric bypass
using a GLP-1 antagonist.
Scientific and Medical Opportunities
The above translational experiments using appropriate controls have not been performed before
and therefore the science will be innovative, providing unique insights into the physiology of weight
loss after surgery. By elucidating the mechanisms by which gastric bypass surgery reduces
consumption of high-calorie foods and alters taste responses, new surgical and non-surgical
therapies could be developed that mimic these mechanisms and so promote safe and effective
weight loss.